Mechanism of autophagy-controlled axon branching

One of the most important unsolved questions for scientists is how the nervous system is formed. During embryonic development nerve cells send out long thread-like structures, or axons, which grow over long distance to reach their destinations, where they will wire up with other nerve cells. In order to form connections with multiple other nerve cells, axons must branch in the target area which follows an intricate and specific pattern. This process is crucial for the development of neuronal circuits.

Our research seeks to understand axon branching in the visual system, which connects the retina of the eye with the brain. The large body of knowledge accrued about the visual system makes it ideal for uncovering fundamental principles of development. Our previous work has shown that when retinal neurons are cultured, they form branched patterns which are closely similar to those found in the intact organism.

We have recently found that the neuron's waste disposal processes, termed autophagy, is involved in this process. Neurons deploy autophagy as a means of degrading unwanted molecules. We have shown that an increase in autophagy leads to an increase in the number of branches, while a reduction autophagy leads to a decrease in the number of branches.

We believe that neurons control the number and location of branches by locally destroying (via autophagy) molecules which normally suppress the formation of axon branches. Thus during development, axon branching is normally suppressed, and only in regions where autophagy is activated, branching can occur.
We have shown that a small molecule called Arl8B, which transports lysosomes in axons, might control where autophagy is activated. Changes in the expression level of Arl8B correlate with changes in the distribution and density of vesicles having a key role in executing autophagy, named autophagosomes.

This exciting project will test the hypothesis that autophagy shapes axonal branching and neural circuit development. Our data so far show a good correlation, and we aim to show now a causal relationship.

For this we will use time lapse experiments to unravel the spatio-temporal correlation between the movement of autophagosomes/lysosomes and the formation of branches. Then we would like to identify the extracellular molecules which control where along an axon autophagy is activated, and we would like to identify the suppressor molecules which normally block branching.

This work on neuronal cell culture will be extended into intact animals. We would like to show for individual axons that genetically eliminating autophagy in the retina disturbs their connectivity in the visual system of mice. This will suggest that the mechanisms we have discovered in culture play a role during the development of the visual system. We think that an integration of these interwoven approaches will lead to a deeper understanding of the role of autophagy and one of its key components, Arl8B, in circuit development within the nervous system.

Up to now, very little is known about the role of autophagy during nervous system development, and our research will provide substantial new information on these issues. Recent publications have uncovered a close link between deregulation of autophagy and the aetiology of autism spectrum disorders. We predict that our investigation of the small G protein Arl8B will integrate these different aspects into one concept, and represents a novel approach to investigate the connection between autophagy and neural circuit formation. We predict that this investigation will contribute to a better understanding of the aetiology of autism spectrum disorders.

Technical abstract
Interstitial axon branching is an important process in the establishment of neural circuity in the vertebrate CNS. Albeit its fundamental importance, key aspects of interstitial axon branching are not yet understood.
Our data indicate that autophagy plays a crucial role in this process. Upregulation of autophagy increases branching, while downregulation of autophagy decreases branching. An investigation of the lysosome-kinesin adaptor molecule Arl8B demonstrated a correlation between local axon branching and the local distribution of autophagosomes and lysosomes, key components of the autophagy machinery. Moreover, abolition of autophagy resulted in a disturbance of neural connectivity in the mouse visual system in vivo.
While our data show a good correlation between autophagy and axon branching, our project proposal aims now to test a causal relationship between these processes.

First, we will analyse in time lapse experiments the spatio-temporal dynamics of autophagy in relation to branch formation. We will follow and manipulate the migration of autophagosomes and lysosomes after local application of a branch-promoting factor to get mechanistic insights into the link between autophagy and branch development.

Second, to identify putative suppressors of axon branching, we will use biochemical assays and time lapse approaches to investigate the role of the candidate molecules MAP1B and stathmins. These molecules suppress microtubule de-bundling which in turn is a crucial step in the initiation of axon branching.

Third, to study the consequences of an inactivation of autophagy on circuit development, we will inject a GFP-expressing virus into the retina of mice with a local inactivation of autophagy, and analyse on single-axon level the branching pattern of retinal ganglion cells in their target, the superior colliculus.

Our aim is to develop a comprehensive, mechanistic model describing the relationship between autophagy and axon branching.

Potential impact
This research proposal will carry out basic research to understand the mechanisms by which autophagy controls axon branching, one of the basic processes during establishment of wiring of the brain. Beyond an academic interest in this work, there are non-academic beneficiaries which are broadly 1) the general public and 2) the public sector and companies linked to the provision of health care.

1. Contributing to increasing public awareness and understanding of science.
The research proposal will foreseeable benefit the UK public by generating publications of novel findings about how the brain wires-up during development, and by generating open source data.
My lab is committed to increasing public awareness and understanding of science using different approaches. We will participate in Science Festivals to engage with the wider general public, such as Brain Awareness and British Science weeks.
We have and will host summer students from UK academic institutions to carry out research projects and to raise their interest in science.
We have hosted in the last years in our lab pupils from local schools, including from the German School, typically for 2 week-long summer internships. We take typically one or two pupils per year. One of the pupils joining our lab last year is studying now Biology in Göttingen/Germany.
Our Centre for Developmental Neurobiology hosts an annual research summer school where sixth form students from non-selective state schools, identified as having under-average progression to Higher Education, get first-hand experience of working in a research lab. We intend to contribute here substantially in the forthcoming years. We include in our projects with these sixth form students also on transferable, science-related, skills since they might opt for non-academic professions.
The Centre for Developmental Neurobiology regularly publishes news about our activities and publications on the Centre's website and social media accounts (Twitter: @dev_neuro) to increase public awareness and understanding of science.
The Centre coordinates with King's College Communications Centre, as well as with the press offices of journals and funding agencies, to generate and to promote media coverage of the most relevant findings and achievements of our group and of the Centres (CDN, MRCNDD).

2. Contribution to the enhancement of the nation's health and well-being.
Studying the mechanisms how autophagy is involved in brain development has the potential to increase an understanding of the aetiology of autism spectrum disorders. A few high-profile publications have so far implicated autophagy in these disorders. This proposal aims in the long run to better understand ASD, and meets therefore a key Strategy Priority of the BBSRC with regard to 'Bioscience for Health'.
By developing a research program to explore the mechanism by which autophagy controls axon branching, we will provide crucial insight into a key process of circuit development in the normal, healthy brain. This will lead to new views/possibilities/pathways/entry points to study autophagy in models of autism spectrum disorders which place a tremendous burden on society with currently roughly about 1 in 100 children diagnosed with ASD. Our research can therefore inform public sector bodies responsible for health care or pharmaceutical companies to develop new strategies or targets within their drug discovery units, and in this way enhance the efficiency and performance of health care bodies and pharmaceutical companies.
Since we have identified in our preliminary experiments molecules which can be used to control autophagy locally and inducible - and which can be targeted by small molecule approaches (drug-able targets) - we will discuss this potential with the Technology Transfer management team from King's College Business Ltd.